Aston University And National Skills Academy for Power

To capture and store knowledge and skills of an ageing workforce in the electrical power industry to develop training and development resources for future staff.